Smart Me versus Smart Things: The Development of a Personal Resource Planning (PRP) System through Human Interactions with Data Enabled by the IoT

Every day we see the development of new "smart" things and come closer and closer to the moment when the perfect "smart" home of the future becomes a reality. A "Smart" home, is one in which each appliance (thing) is not only controllable but is also "intelligent", ie. tailored to our individual needs.

Yet, smart objects and smart homes often consider the individual as a passive entity to be 'served', rather than an empowered individual who can make smart decisions based on information. This is often because of the assumption that human cognition isn't able to take on the massive amount of information that could be generated from such smart objects. Indeed, very little is known about how people interact with data and how much of the data which we generate can actually inform our day-to-day decision making. We also do not know whether data generated within a home can change our consumption habits and behaviour. Finally, we are uncertain about whether and to what extent the data that we produce influences other decision makers in our household. Our project offers a new approach to answering these questions by observing actual household behaviour "in the wild" and developing a personal resource planning system (PRP) to support decisions made by individuals, ie. a smart 'me'.

Our approach is different from existing IoT research in the following ways. First, while traditional research views the customer, who either accepts or rejects the product/service developed by businesses, to be outside the supply system, our approach offers a new perspective in which the customer is also viewed as an inside component of the supply system. This means that the customer, through his/her behaviour, becomes an inherent component of the supply system, and thereby transforms this system into a collaborative exchange system. This collaborative exchange system allows customers to interact with businesses and make decisions about how much customisation they would like to see in each product/service they themselves consume (e.g., Crowcroft et al., 2011; McAuley et al., 2011; Ng. et al., 2013). Second, since our approach has a person (customer) in the centre, the main focus of this project is to understand how "smart" things interact with human behaviour, and possibly how this behaviour can be informed by the new data from "smart" things to catalyse the appearance of a more informed "smart" consumer (e.g., Ng, 2012). Finally, our third contribution to existing research is to create data architecture through the IoT which would allow customers to make more informed "smart" decisions. In a way, the main output of this project will be a proof of concept that customers could be "nudged" into making "smarter" consumption decisions which would optimise business-customer interactions and create more value for each household.

Potential impact
The proposed research will have multiple beneficiaries including: (1) consumers; (2) policy makers; (3) private sector; (4) cross-disciplinary scientific community.

(1) Consumers: Proposed project will suggest ways to improve mechanisms used by households to incorporate self-generated data into resources for consumer choices through the PRP system. This would allow households to make "better" (more optimal) consumption decisions which would increase their quality of life. We will work with our partner, Birmingham City Council to educate consumers and generate impact "in the wild" within the region of West Midlands. In addition to consumers participating in our research project directly, we will also seek to provide educational feedback to the general public.

(2) Policy-makers: Proposed research will offer new ways in which consumers can use their IoT data and make useful policy recommendations as to how the interactions between consumers and their self-generated data could be regulated and supported by the public sector.

(3) Private sector: Our project will provide a practical tool in the form of a ready-to-use PRP system which would propose ways of anticipating future consumer needs/wants. Product and service providers will be able to use this tool to increase consumer satisfaction. This, in turn, will increase business profitability through offering better value for money.

(4) Scientific community: Proposed research will contribute to all disciplines involved in the project by offering new knowledge such as an understanding of interactions between consumers and data; consumption patterns within households and how these patterns depend on the IoT data.

Our impact strategy includes:

(1) Consumer involvement and education: Our project will directly test the new PRP system "in the wild" with 20 households. We will also conduct surveys and decision-making experiments with consumers. All participants will receive educational feedback after each study. As a result, consumers will be informed about how to make "better" decisions and use self-generated IoT data more effectively. Outreach to general public and wider society will be accomplished through working with the press offices at WMG as well as via the use of social media.

(2) Policy-makers: We will involve policy makers (particularly, Birmingham City Council) in PRP discussions through regular meetings. Online and printed publicity materials will be designed to attract attention to the issues related to the project. Papers produced by the team will suggest policy implications of our results.

(3) Private sector: We will use WMG's existing capacity and connections to design meaningful PRP tests and anticipate demand predictions. We will also leverage on the ongoing RCUK HAT project by involving its stakeholders in our research and providing them with educational feedback.

(4) Scientific community: Our project will generate scientific impact through talks at conferences and workshops. Researchers involved in the project (especially at the postdoctoral level) will gain valuable cross-disciplinary experience in working with a diverse group of researchers. Scientific outreach will also work through an established IoT Special Interest Group (based in Warwick University) by gathering cross-disciplinary scientists and providing a regular forum for discussion; monthly think-tank meetings initiated in WMG and aimed at attracting a diverse group of students and researchers. By working closely with the RCUK HAT project, we will benefit from HAT team networks and extended partnerships with other interdisciplinary groups funded under the current RCUK Digital Economy initiative.